Scalable, Practical And Resource-optimised manufacture of Quantum Light Emitters (SPARQLE)

Our modern daily lives rely heavily on digital networks, connecting users, computers and sensors across the world. The ability to process vast amounts of data and communicate instantly on a global scale has transformed both our society and economy.

Recent advances in quantum science have uncovered remarkable new opportunities, that could lead to the development of quantum networks. Unlike classical digital networks, quantum networking could offer previously unimaginable functionality such as provably secure communications (secured by the laws of nature, unlike current security approaches based on difficult maths problems) and unprecedented computing power for drug discovery and complex optimisation problems.

These quantum network technologies are currently in their infancy, with provably secure communication over limited distances already a commercial reality. But to realise the most powerful applications in quantum computation, and overcome the distance limit on quantum networking links, new hardware is required. This includes for example the quantum equivalent of classical routers and repeaters. At the core of these devices is entanglement, a phenomenon with no counterpart in our everyday lives.

Entangled light can be generated relatively easily using semiconductor structures called quantum dots, and recent advances in research have identified materials suitable for generating entangled light compatible with the standard telecom network. However, because each quantum light source is unique, processing these materials into commercial devices so far has required complex and time-consuming protocols which has prevented wide-spread adoption and commercialisation of this teechnology. Further, commercially available devices require either specialist knowledge and equipment to operate, or are prohibitively bulky and expensive.

Our project addresses both these challenges. We will develop improved manufacturing processes to unlock large-scale, high-yield production of devices based on a new, highly sensitive analysis tool currently being developed by our European partner. This will reduce time-consuming characterisation protocols to a 1-step measurement, eliminate fabrication steps and reduce the semiconductor materials required by orders of magnitude. We will also develop practical packaging for the devices to be operated outside a laboratory environment, compatible with quantum infrastructure already installed at many quantum networking nodes. Together, these approaches unlock the potential for sigificant growth of the UK quantum industry and paves the way for more widespread development and deployment of quantum networks.